Feasibility study to quantify the opportunity for niche volume battery pack manufacturing in the UK, including consideration of ‘second life’ processing.

The global automotive industry is evolving towards an electrified future. Significant changes to the supply chain for electric vehicle (EV) components are essential to realise this. Yet, the UK automotive industry has a diverse mix of manufacturers, with varied volume requirements, some of which are not aligned with the 'traditional' high volume automotive supply chain. What must the UK do to ensure these manufacturers of vehicles at 'Niche Volume' (supplying at below 10,000 units per year) are able to access critical electrification components?

The niche volume requirements and flexible product specifications of these manufacturers are not aligned with the high-volume outputs from typical 'Gigafactories'. Therefore, Ricardo will complete an economic feasibility study to assess the commercial viability of a facility to manufacture battery packs at these niche volumes, with a high level of flexibility in production, in order to support the unique UK vehicle industry in the future. In addition, it will consider how the facility can be used to minimise the environmental impact of battery pack manufacture, completing a Life Cycle Analysis to ensure the processing of used packs is accommodated, focussing on 'second life processing' and recycling of core elements from their construction